Project Heitz

Incorporated in 2018, UK-based SME Yuvoh provides sophisticated data-driven property and asset valuation technology. The Yuvoh Analytics (YA) team has a proven track record of success in managing mortgage and credit assets, property valuation, and developing property and asset data points. YA's technology has developed a step-change innovation to transform the real-estate and mortgage industry, bringing highly-sought innovation and business intelligence needs to a currently underserved market critically lacking technological innovation.

This project will provide the stepping stone to expand on YA's work-to-date incorporating novel Artificial Intelligence and Machine Learning capabilities and Big Data approaches into new economies. YA commercial work to date has focused on 3 countries in Europe and the feasibility study will aim to scope out 2 further EU countries for potential future market penetration.

Furthermore, the project will bring significant wider economic benefits (incl. generation of additional corporation tax, VAT revenues, exports, and job growth), social benefits (tackling fraud and bias and building transparency and confidence in an industry considered the cornerstone of a healthy economy) to the EU.

The project also aligns with the UK Government's Grand Challenge to put the UK at the global forefront of the Artificial Intelligence and data revolution \[UK Government, 2019\] and the European Commission (EC) Action Plan regarding Non-Performing Loan build-ups in the industry \[ECB, 2019\]. Moreover, the technology will provide a contactless approach to valuations to align with current UK/international guidelines regarding social distancing related to the COVID-19 pandemic \[UK Government, 2020\].

Building on a previously successful Innovate UK Smart Grant, YA has the experience and internal technical expertise for a feasibility study. With powerful commercial relationships and evidence of strong-market pull. The company is perfectly positioned to develop and bring this innovation to new markets quickly after project completion.